Cyber Essentials Support

Rovtech Solutions are happy to announce that we have gained Govt. funding through the Innovate UK voucher to support the security for the flow of information between ourselves and our primary clients, Sellafield Sites.